Using a new generation of lidar and radar satellites to improve snow in weather and climate models

A map of vegetation structure will be made from a new generation of lidar and radar
satellites. Accurate vegetation structure maps are essential to drive the snow models
used in weather and climate forecasting.